A connect-health Virtual Reality(VR) stroke physiotherapy technology to improve care delivery and save healthcare costs

The rehabilitation of stroke patients is one of the biggest healthcare challenges faced in modern times. Globally Stroke is the 2nd leading cause of disability, with 15 million new strokes per year and a further 80 million people currently living with a stroke. Healthcare organisations struggle financially to provide the optimum level of care to stroke patients when they are discharged home. This lack of rehabilitation care at home leads to stroke patients performing little or no physiotherapy, which thus negatively affects recovery. Upper limb motor dysfunction is the leading cause of disability affecting 75% in stroke patients globally.

Stroke is a huge economic burden on healthcare organisations worldwide and we believe that our solution can help ease that burden by providing a technology-enabled cost-effective solution that can reduce physiotherapy costs, reduce hospital stay cost and readmission costs and return patients to work sooner.

Our solution to this growing problem as an innovative connected-health physiotherapy device that provides personalised upper limb stroke physiotherapy within Virtual Reality (VR) for home-based physiotherapy. A web-based patient management dashboard supplements the VR system, so physiotherapists can remotely monitor and manage their patients. Built-in communication tools between the VR and the Web-based dashboard provide a higher level of communication and support between stroke patients and physiotherapists. This unique innovation provides enhanced care to patients at home and helps physiotherapists operate more efficiently than what has been possible before.